Innovative Drink Bubble product development, product protection and product testing

Protective Bubbles Ltd aims to become the 'go-to' place for everyday protective products. Its launch product, Drink Bubble, is designed to combat the widely reported dangerous epidemic of drink spiking, as well as drink spillage, particularly in busy venues within key creative industries. Drink Bubble therefore promotes self-management/safety and offers an easily accessible, versatile and innovative cover/device that supports the mental and physical well-being of customers and enhances the reputation and growth of key parts of the creative sector.

Drink Bubble is a biodegradable, gender neutral, discrete lid/cover that can be used and re-used on virtually any cup or glass no matter the size, shape or material.

Success for Drink Bubble is to become the universal drink cover loved and used by all that revolutionises social drinking at busy venues by making a vulnerable and exposed drink a thing of the past, to help reduce drink spiking and the heinous and often associated crimes of sexual assault and personal theft, as well as to avoid the common and costly frustration of drink spillage, particularly in crowds.

This project will be to finalise product development, undertake product testing and to expand IP protection for export markets.